Cellular Genomics (CELLGEN): Data Science for Cellular Genomics

Technical abstract
As a work package of the grant Cellular Genomics (CELLGEN) we will develop a data science ecosystem to enable us and the wider scientific community to interpret share and integrate cellular genomics datasets